Watching nanopore capture, translocation, & sensing

Work at Oxford nanopore technologies will focus on adapting our methodology to test proprietary designs or ensure publishable tether designs and helicases were informative in a commercial context.

Engagement with the project will be with bi-monthly meetings with Oxford Nanopore project lead, Dr Matthew Holden. These meetings will be online and in person, subject to the availability of Dr Holden.